Exploring the potential of multi-tissue sulphur and strontium isotope analysis and isoscape modelling to reconstruct past faunal movements

The reconstruction of the lifetime movements of archaeological animals can provide us with unique perspectives on past human societies and - when involving wild species - can also provide valuable insights into ancient ecosystems. Obtaining direct evidence of movement patterns in archaeofaunas can illuminate human hunting behaviours and landscape use, and changes in animal husbandry and subsistence practices, but can also be used to explore conservation and plasticity in behaviour through time and - significantly - advance our understanding of the impact of environmental change on faunal communities (Britton, 2018).

Strontium isotope analysis is increasingly being used in archaeology and palaeoecology to better understand animal migratory behaviours in the past (e.g. Gigleux et al., 2019), and the active integration of intra-tooth strontium approaches with spatial modelling ('isoscapes') may provide higher resolution insights. Sulphur isotopes also have great potential to help us better understand faunal movements but are comparatively underused, and sulphur isotope variability across landscapes is poorly understood and characterised (Nehlich, 2015).

Through a series of modern and archaeological case studies and utilising the sampling of environmental materials (soils, plants), teeth (incremental enamel and dentinal collagen) and bone (bulk collagen), this project will advance the application of these methodologies in archaeology and palaeoecology by providing important proof-of-concept and application data exploring the complementary of these approaches to reconstructing the life-time and intra-annual movements of ungulates.

Research will be two phased and will initially comprise of modern experimental research in North America and Scotland, including the generating of new sulphur isotope data from diverse environmental and faunal samples, and isoscape modelling. The use of faunal materials of known lifetime movement, such as migratory caribou, will permit an enhanced understanding of the relationship between these movements and isotope data, and the testing of methodologies. Archaeological and palaeontological applications will focus on early Pleistocene South Africa, late Pleistocene France and late Pleistocene-Holocene Scotland.

The project will be supervised primarily by Dr Kate Britton, whose expertise lies in the application of isotope analysis to the reconstruction of human and faunal movements. Co-supervision will be provided by Dr Neil Ogle, an expert in geochemistry and mass spectrometry. Additional support will be provided through scientific and archaeological collaborators. Applicants will be expected to have some background in zooarchaeology, palaeoecology and/ or stable isotope analysis. The project will include training in all necessary skills including environmental sampling techniques, stable isotope analysis (including sample preparation, data generation and analysis), isoscape modelling and data handling. Isotope analyses will be undertaken at QUB and Aberdeen, and with additional project partners (e.g. the James Hutton Institute, Aberdeen).